Artificial Intelligence-Driven Photonic Integrated Circuits for Advanced Sensing

The advent of Photonic Integrated Circuits (PICs) has been a significant milestone in science and technology by enabling chip-integrated routing, manipulation, and detection of light [1], [2]. One of the main applications for PICs is data communications [3], followed by sensing [4] (e.g., gas sensors, autonomous vehicles) and biomedical applications such as lab-on-a-chip devices [5],[6]. Other applications include power-saving LEDs and more recently computation and quantum technologies [7]. Alongside these breakthroughs, Artificial Intelligence (AI) is reshaping our interaction with technology by developing advanced computing systems that mimic and exceed certain human capabilities[8], [9]. Machine learning as a broader discipline has changed the dynamics in which data is analysed and created niches for R&D opportunities where semiconductor physics can majorly benefit from advanced implementation of predictive/classification technologies [10].
By leveraging AI techniques and advanced nanofabrication, PICs are positioning as key enablers for next-generation chip-integrated platforms. AI is already reshaping the way data can be interpreted in photonics [11], [12], and such a data-driven approach is poised to transform our way to design PICs and interpret experimental data. By analyzing design parameters with depth and speed previously unattainable, AI can vastly improve figures of merit like photon losses and signal fidelity. Such a data-driven approach is on the verge of demonstrating its capacity to potentiate the refinement of PIC designs, aiming to reduce signal loss and enhance signal fidelity on-chip by exploring the complex design parameter space with unprecedented depth and speed [13], [14], [15].As a result, AI-driven PICs could serve as the new foundation for transformative advancements in chip-integrated platforms.
AI-driven PICs has been the focus of my recent research at University of Glasgow, ENE, conducted at the Quantum NanoPhotonics group under the supervision of Professor Antonio Badolato. This work began during my MSc studies at UofG and continued with a specialized project in his laboratory. We employed Deep Neural Networks (DNNs) and stochastic optimization techniques to explore new designs of Photonic Crystal Nanocavities (PCNs). This method allowed us to identify new patterns and designs that traditional approaches may overlook. Our approach improved prediction of design parameters crucial to extending the lifetime of photons in a resonator with a confined mode size that is diffraction-limited, approximately quantified by the volume. For our PCN designs, this method has been highly successful in achieving three key improvements:
(i)
Optimized PCN geometry that results in higher quality factors.
(ii)
Drastically reduced computational time, thus expediting the entire design process.
(iii)
Discovery of new search spaces and inferences (data cluster identification) that has not been previously reported in literature.
These advancements underline the success of our research and present a promising strategy that could drive significant progress in the field of PIC. Currently, two research papers summarizing our findings are in preparation.
Building on these encouraging results, the focus of my PhD project is the engineering of AI-driven PICs tailored for seamless integration into chip manufacturing and optical readouts that boast high signal-to-noise ratios, suitable for diverse sensing applications.